Injection and extraction for carbon sequestration

To study the fluid dynamics of Carbon Sequestration. The project will explore the effectiveness of CO2 injection into heterogeneous reservoirs to gain insight into the possible fraction of the pore space flooded by the CO2 and also to explore the fraction of CO2 which may be extracted from a system following injection.